Transitions: Examining changing regimes of sexuality in post-Soviet Muslim Republics

Religion plays an important role in the construction of gender and sexualities, and subsequently, in the production of the frameworks of belonging, nationhood, and global citizenship. The research will investigate changing regimes of sexuality in Muslim Republics of the Caucasus and Central Asia that underwent multiple transitions in the 1980s-90s. The term 'transitions' signifies two interconnected processes: (1) political and cultural re-orientations that occurred in the context of shifting centres of power; and (2) artistic re-imaginings of cultural heritage and creation of new practices in the context of changing regimes of sexuality.
Through the lens of national and inter-regional exchanges, the research will examine the role of gender and sexualities in the Muslim Republics' search for a national identity under the conditions of newly embraced nationalism and resurgent religiosity. By focusing on two cases—Azerbaijan and Kyrgyzstan—where there are thriving queer cultures and robust institutions invested in protecting cultural heritage, the research will produce a more inclusive and more nuanced framework to understand the relationship between Islam and changing regimes of sexuality. The research will also review critically the colonial-era concepts of 'the Caucasus', 'Central Asia', the Russian 'near abroad' and 'the Turkic world', and thus test theoretical potentialities of de-colonial geo-cultural affiliations such as SWANA.
The research will produce outputs that will be of use to researchers and curators, working in universities and art institutions.